University of Bristol And Barclays Bank plc

To provide a longitudinal assessment of the impact of 'Barclays Money Skills' programme and embed 'action learning' with the team to facilitate future development.